University of Strathclyde And Bio-Images Research Limited

To diversify a contract research provision and establish a new drug delivery division that will provide opportunities for high business growth.